Transcultural Encounters: Postcolonialism in the Visual Arts

Political and media rhetoric are saturated with reductive perceptions of cultural beliefs and practices which originate from beyond the boundaries of Europe. The visual arts reveal a recent proliferation of works that challenge such negative perceptions of 'difference'. Such work explores the complex cross-cultural identities that have resulted from immigration to Europe in ways that demonstrate the possibility of the co-existence of cultures, while avoiding the extremes of ghettoisation and one-way assimilation. This project aims primarily to trace the evolution of a still-emerging canon of 'postcolonial art' against the complex and shifting background of relations between European and non-European francophone regions and countries, including France, Belgium, Switzerland, the Maghreb, Western and Central Africa, former 'Indochina' and the Caribbean. It will highlight the heterogeneity of a corpus of photography, video, installation and performance art, much of which has received little or no critical attention. It will examine the ways in which such art provides counterpoints to monolithic, static notions of 'national' identity. This interdisciplinary project will develop a new field of French and francophone studies, while also developing new areas of research in a wide range of related fields, including postcolonial studies, art history, contemporary cultural history, gender studies, and studies in travel writing.

Potential impact
Beyond academia, the beneficiaries of my research project include artists, curators and members of the wider public. Artists and curators have been engaged since the primary stages of my research, through meetings and informal interviews. Such communication has been essential in enabling a full exploration of my research questions, while simultaneously proving helpful to certain artists themselves in the elaboration of their own projects. Moreover, dissemination of my research in the form of a book, articles, conference papers and talks, raises international awareness of artists' works among various academic communities. Presentation of their work in these forms - and inclusion of it as primary material on University courses - can strengthen artists' own applications for funding and exhibition of their work. Such applications can also be reinforced by the appointment of an academic advisor for their project (I have accepted an invitation to act as an advisor for an artist exploring Pied-Noir identity). \n\nDuring the period of the Fellowship, artists and curators will be engaged through the production of articles and conference papers, while this nine-month exploratory stage of my project will lead to multiple alternative forms activity designed to reach wider communities and maximise the potential impact of the research. These outputs will build on the links I have already established - and will develop further through research visits and conference attendance during the Fellowship - both with artists and with curators. \n\n(Please see 'Pathways to Impact' for further details.)